Glasgow Caledonian University and Precision Tooling Services Limited

To develop and embed expertise in electrochemical machining to deliver enhanced capability of precision component manufacture for the aerospace, automotive and renewable energy sectors.